Searches using leptons and missing transverse momentum with the ATLAS experiment at the LHC.

The ATLAS Collaboration hopes to place ever tighter constraints on New Physics with the data being taken in 2017 and beyond. Among the searches are those that consider final states containing leptons and missing transverse momentum. These are sensitive to the production of chargino pairs. Holly will try to extend the reach of those existing searches.